Digital Craftsman Operating System to micro-manufacture furniture on the the High Street at the price of mass production.

Abstract of project.
The project objective is to develop an operating system for distributed manufacturing of furniture on the high street. The purpose of this software is to encapsulate the experience accumulated by Unto This Last over the last ten year in London to enable the replication of the current set up in other cities in the UK.
It is based on an existing system, developed in-house, which is currently running our operations. The point of the project is to redevelop this experimental system into a reliable, web-based application that will enable the franchising of our digital workshop.